AI dynamic haptic patterns to engage people with hearing loss with sport, music and movies

**The Story**

Deaf and people with hearing loss face challenges in engaging with various media forms, such as tv, movies and music, as well as spectator sports like football. Whilst subtitles aid in helping the viewer understand the developing story, subtitled entertainment doesn't compare to partaking in the 'real thing'.

**Inspiration & idea**

SensorRail become involved with the deaf community, and we have noticed this is one of the significant challenges in their daily life, here in the UK, most of the TV channels here provide subtitles and event names/classes but unfortunately, this won't allow the user to engage entirely with the programs showing on the TV.

Thomas Edison was pressing his teeth into the wood of pianos helped him to experience the vibrations in his skull. Or in his own words, it allowed him to "hear through my teeth."(independent.co.uk, 2021).

Studies show that brain imaging is revealing that deaf people are able to 'hear' vibration as others hear sounds -- using the auditory centres of the brain (Nature, 2021).

**Determining user needs**

We have developed a non-speech sound detection platform to help people with hearing loss to be notified of a wide range of emergency and essential sounds such as Fire alarms, baby crying, doorbells, microwave beeps etc. and one of the wish lists from SensorRail's deaf focus groups was to have help engaging with TV shows (including sports), as well as when they are attending live sports events (e.g. football matches).